Belfast Baths: Exploring and interpreting the historic spaces of the Victorian industrial city

In partnership with Belfast City Council and engagement with the local community this project aims to present the multi layered social history of not only the Templemore baths in Inner East Belfast but also the surrounding area. This shall be done by looking at how the institution and local community has changed over the past hundred years. The main themes would include but are not limited to social capital, community, memory, deindustrialisation and heritage commercial repurposing.